Technology and Adoption: Training on digital security and Psychology of Change

The project is to pilot of development and in-person delivery of a programme for 30-60 hour trainer (coach) training in SW England. This is to build capacity to meet immediate political and social challenges for stronger cybersecurity skills for SMEs. But crucially also address non-technological barriers to digital security adoption.